SAVE - Sustainable poverty Alleviation of Vulnerable populations, through big data analytics and Evaluation

Surging unemployment in the UK, induced by Covid-19 containment measures, has caused 500,000 people to be in rent arrears and 45,000 households at a serious risk of homelessness (Big Issue, July 1, 2020).

The cost to the UK government, of a person sleeping rough for a year, is £20,128 while the cost of a successful intervention by service providers is £1,426 (At What Cost, 2015).

In order to capture and cater to vulnerable populations, amidst the Covid-19 crisis, we need a radical and urgent improvement on the current status-quo of beneficiary data aggregation and impact verification of social services, to accurately mitigate the widening socio-economic disparities at hand.

Alice SI Ltd (Alice) is an award-winning decentralised impact finance and measurement infrastructure, built on blockchain technology, that automates data management and analytics for nonprofits, impact investors, and governments.

Alice's collaborator for the SAVE project is Resonance, which runs the UK's biggest Homelessness Property Funds, with £220 million of assets under management, and houses 1,600 people in 559 properties across the UK.

Alice will collaborate with Resonance to reduce Covid-19 induced homelessness, through big data analytics of social services delivered to vulnerably housed people, to enable their long-term socio-economic revival.

The SAVE prototype will springboard big data-based impact monitoring and evaluation across the social services sector, and drive, as a result, admin cost reduction by 50% and more effective funds allocation.

Innovative modules and features of the SAVE platform are:

**a) Automation of data aggregation**, with data originating initially from Resonance and its broad network of social and housing services organisations,

**b) Beneficiaries' Self-Sovereign ID** to generate beneficiary-led data on the distribution and effectiveness of support services, empowering the beneficiaries to be the sole owner and manager of their data and, ensuring their privacy and dignified treatment,

**c) Decentralised governance**, based on a Proof-of-Stake mechanism, which will involve challenging R&D, yet will ensure environmental sustainability,

**d) Private micropayments in a circular economy**, which will incentivise expenditure of funds allocated to beneficiaries in their neighborhoods' local shops, contributing to most needed wider economic growth and containing a potential further Covid-19 outbreak in isolated regions.

In a social arena, where government agencies and nonprofits rely on incomplete, siloed, and unstructured data, the SAVE project will positively disrupt impact measurement practices and introduce a technical shift in underlying digital infrastructures, with its decentralised and transparent data governance. The SAVE project aims to alleviate Covid-19's financial impact, creating a sustainable and responsible data economy that delivers social value, giving the UK a market-lead that will spearhead Alice's global expansion.